A revolutionary colour-change swab test for easy and rapid surface hygiene testing that is 66% cheaper and can help businesses reopen after COVID-19.

Fresh Check Ltd is a rapidly developing UK-based SME that was founded by John Simpson, Alex Bond, Nigel Trim, and Mark Tolson. Coronavirus and other pathogens have long lifespans on surfaces, leading to an indirect transmission of the disease (van Doremalen, 2020). Reducing the ability of pathogens to spread is crucial for preventing the spread of pandemics, and for ensuring safe conditions for workers, customers, and the general public (Rothman, 2013). FreshCheck's colour-change swab will be the first affordable, simple, and rapid test for confirming hygiene. This technology will use FreshCheck's patent-pending colour-change chemistry in an encapsulated swab. It will allow users to test high-touch surfaces and monitor hygiene through a simple colour-change. A data recording app will also be developed to allow businesses to better monitor their cleaning procedures, identify problems as quickly as possible and provide proof of cleanliness for workers, customers and the general public.